PDPatch: Driving Resource Efficiency in UK Advanced Wound Care Manufacturing

The global market for smart textiles and fabrics embedded with digital electronics, sensors and photonics, is growing rapidly across healthcare, digital tech and other industrial sectors. However, mass adoption is currently bottlenecked by critical manufacturing challenges.

Traditional high-speed looms, especially in the textiles industry, exert significant tension, which frequently damages fragile digital components like fibre optics during the weaving process. Consequently, the production of smart textiles relies heavily on slow, expensive and resource-inefficient manual assembly.

Led by KHOTT BIOTECH, this feasibility study aims to solve this challenge by developing a scalable, semi-automated manufacturing blueprint. The project focuses on creating advanced process controls and a Robotic Precision-Dosing System that enables the low-tension integration of delicate photonics into flexible substrates without breakage.

The project addresses two high-growth sectors, 1) Life Sciences and 2) Digital and Technologies. We will refine the manufacturing protocol of the PDPatch, a photodynamic therapy device developed by KHOTT BIOTECH, designed to treat chronic wounds and diabetic foot ulcers. Automating the manufacturing and production processes of the PDPatch, will allow for a scalable, cost-effective supply to the NHS. The automated weaving protocols developed on the PDPatch will be platform-agnostic to many smart garments and textile technologies. This means the underlying manufacturing process can be utilised to produce non-medical smart garments, such as haptic feedback VR suits, automotive e-textiles and wearable consumer electronics.

The successful outcome of this project will deliver resource efficiency and supply chain resilience in the UK manufacturing sector. By transitioning from manual, artisanal assembly to automated robotic dosing, the new process is projected to reduce raw pharmaceutical waste by 30% per batch and cut production time by 80% for the PDPatch. The project aims to replace fragmented, high-carbon international supply chains with a streamlined, UK-centric just-in-time ecosystem.

This study will be led by KHOTT BIOTECH, together with a leading consortium with expertise and resources to deliver the project. The Centre for Process Innovation (CPI) will provide state-of-the-art facilities for loom integration trials. Mölnlycke Health Care, a global medical solutions company, will act as industrial end-user to verify regulatory compliance and scalability. Finally, Leeds Teaching Hospitals NHS Trust, as clinical end-user, will ensure the resulting supply model meets strict NHS procurement and clinical standards.

This project delivers a validated, semi-automated UK manufacturing blueprint for the smart garments industry, extending to healthcare, unlocking scalable, low-waste production of smart textiles for both the NHS and wider digital technology sectors.